Towards a more predictive community ecology: integrating functional traits and disequilibrium

Imagine going to a garden store and buying every kind of vegetable seed packet for sale. Sow them all in a patch of bare ground, and then try to predict which particular species will be harvestable at the end of the season. Even the best ecological science is stymied by this simple challenge. An open problem is predicting or controlling the dynamics of communities, whether they are vegetable gardens or tropical forests.
The goal of this work is to develop biodiversity theory that can link across scales from individuals to communities to ecosystems. A more predictive ecological science could 1) delineate the processes and mechanisms that operate at or across different spatial scales and 2) generate falsifiable predictions for biodiversity dynamics in specific systems over time. To begin to address these aims, I will test two key ideas: first, that organisms' physiology needs to be built in to models of population growth; and second, that the matching between physiology and environment is not necessarily optimal, because of disequilibrium caused by lagged responses of organisms to rapid change. Over the next five years I will expand and test these ideas in a set of long-term study sites spanning the lowland tropics of Malaysia to the high alpine of Colorado.

Potential impact
The primary beneficiaries of this work will be the international academic ecology community, as detailed under the 'Academic beneficiaries' subsection. Briefly, this work will provide a set of conceptual ideas and immediately usable models / software tools that will enable more robust thinking in community ecology.

The predictive modeling approaches pioneered by this proposal will provide benefits for land-management agencies and other groups interested in predicting or managing species' distributions under changing climates or external disturbance. Extrapolating species response to novel conditions remains an ongoing but highly practical challenge in ecology.

The project will also provide training and educational benefits for several students both in and out of the UK. The fieldwork in the United States, Malaysia, Ghana, and Peru will involve several local research assistants who will likely be masters' students from their respective countries. I will be able to provide additional training and international contacts for these students. Within the UK, I will supervise several students engaged in laboratory work to analyze samples collected for these projects. This work will provide valuable research experience that will increase these students' competitiveness for future jobs or research careers.

Lastly, the project will impact the public through engagement with this research. I will share photographs and short essays about my research through international photo competitions and my outreach blog (bblonder.wordpress.com). I have previously won several competitions and had images featured in journals such as BMC Ecology and newspapers such as The Guardian. My blog receives 20-50 visitors per day, primarily from Europe but also from a range of other countries.